Data processing methods for automated nuclear magnetic resonance (NMR) analysis

Technical abstract
This project, supported by the Technology Strategy Board, brings together Oxford Instruments Industrial Analysis and IFR's Analytical Sciences Unit to develop techniques for processing Nuclear Magnetic Resonance (NMR) data. NMR is a method ideally suited to measuring subtle chemical changes. Unfortunately the exploitation of this chemical sensitivity for process control and quality assurance is hampered by the high costs involved in buying and maintaining a spectrometer and the necessity for expert staff. The issue of cost is being addressed by Oxford Instruments, however the deskilling of data acquisition and data processing is of critical importance. This aspect of the project will be addressed by the Analytical Sciences team at IFR. The combined expertise will allow us to exploit the advantages of low cost instrumentation and robust data analysis to provide automated process control and quality assurance solutions.